Nuclear Fusion instability forecasting and control via deep learning.

Nuclear fusion (the merging of light atomic nuclei) has the potential to produce energy
with near-zero carbon emissions, without creating dangerous radioactive waste.
However, enabling fusion on Earth (the same process that powers the Sun and other
stars) has been extremely challenging. Magnetic-confinement tokamak reactors are
prone to instabilities - regions where small perturbations grow rapidly. Such disruptions,
akin to miniature solar flares, can bring the plasma into contact with the walls, damaging
them irreversibly. Suppressing or managing these fluctuations has been one of the key
obstacles for designers of the multibillion-dollar International Thermonuclear
Experimental Reactor (ITER). Although the idea of fusion has existed for many years, the
future of clean and unlimited energy for the power-hungry world is dependent on solving
such technological problems.
This project will employ advanced machine learning (ML) techniques to forecast
instabilities, with a view towards controlling them. The active control of plasma will be
investigated through reinforcement learning. This research will aim to showcase how
deep learning (including reinforcement learning) can accelerate progress in fusion-
energy science and, more generally, in the understanding and prediction of complex
physical systems. Successful completion of this project will lead to highly impactful
outcomes; the ability to forecast and control plasma instabilities in advance of them
causing damage to the reactor walls will pave the way towards sustained fusion reactions
and commercial viability.
In this project, we will perform high-fidelity computational modelling of idealised
confined plasma systems to generate observations for ML models. These numerical
simulations will mimic the real-time measurement data from the reactor, but will be
focussed small-scale fundamental instabilities. Subsequently, you will focus on the
development of a new instability forecasting and control method based on deep learning
that builds on past pioneering efforts and extends the capabilities of the current data-
driven/physics-based approaches.